Humanitarian NGOs and Trade Unions: a history of conflict and collaboration.

This project examines the changing relationship between humanitarian NGOs and trade unions across the
twentieth century, with a particular focus on the archives of Save the Children. In recovering the contours of this
past relationship, it revitalises historiographies on political participation in contemporary Britain, and provides
strategic insight for project partner Save the Children in the present day.